Textbooks for the metaverse

Textbooks for the metaverse will allow learners to follow a well-planned learning path in an exploratory 3D environment that gives them choices and opportunities for creativity along the way. It will take the high-quality structure of a subject textbook and reimagine it in a 3D space. Learners will be able to explore the content in innovative ways and experience a similar level of interaction as an action role-play video game.